Seaweed

Seagreens is distinct (Patent Pending) seaweed, dried and milled to human food quality standards.Seagreens has been used for 15 years as a food supplement and ingredient, and more recently has been involved in research on weight management. This research has demonstrated that Seagreens seaweed can naturally reduce spikes of release of sugar to the blood, potentially reducing the glycemic index of foods, making you feel fuller for longer through the use of Seagreens within foods or as a supplement taken with foods.